Ion density measurements using coherence imaging spectroscopy on MAST

This project will involve developing a new calibration system for the Coherence Imaging spectrometer at MAST, and proposing and implementing design changes to improve the long-term stability. Measurements will be taken in several configurations including the new Super-X divertor at MAST-U. Theoretical aspects of the work will involve developing advanced tomographic inversion methods to compare the measurements with predictions from fluid code simulations such as UEDGE and SOLPS.